Bacterial biofilms biocides and antibiofilm surfaces Developing standardised methods to assess efficacy of antibiofilm surfaces in wet environments

Bacterial biofilms biocides and antibiofilm surfaces Developing standardised methods to assess efficacy of antibiofilm surfaces in wet environments